Mathematical modelling of coherent structure dynamics

The rapid development of the aviation industry and the consequent increase
in air traffic has led to an escalating problem of aerodynamic noise pollution.
Noise is already an important factor in the certification of newly developed civil
aircraft as well as future urban unmanned aerial vehicles (UAVs). In order to
effectively address aviation noise issues, it is crucial to have a deep understanding
of the sources of aviation noise. Zhdanko et al. (2014) studied several sources of
aviation noise, including aircraft engines, aerodynamic noise, and internal noise
within the aircraft. Their research highlighted the need to mitigate the adverse
effects of aviation noise, considering its impact on the environment, population,
and aviation personnel. An important source of civil aircraft noise is that the
turbulence around the fuselage results in a strong aerodynamic shock within
the audible frequency range, leading to vibration and noise radiation on the
aircraft's surface.
By studying the existing literature, we also learned about the main measurement methods of aviation noise. The study by Isermann and Bertsch (2019)
explains how to describe and assess aircraft noise emissions and introduces the
most common noise descriptors. Numerical measurement of aviation noise is a
crucial preparatory step, which enhances our understanding of the problem and
informs the subsequent research solutions.
Based on the existing literature, which discusses the sources and measurement methods of aviation noise, we now proceed to explore research solutions
aimed at mitigating this pervasive issue.
Feng et al. (2016) used the high-precision parallel LES method for numerical
analysis to study the turbulence evolution and aerodynamic noise characteristics
of Mach number 0.9 high subsonic jets, revealing the large-scale quasi-sequential
structure formed on the jet centerline Important role for noise-dominant acoustic modes. In fact, with the development of computer technology, it becomes
feasible to use numerical methods to directly simulate the generation of noise,
which provides a new way to study the solution of aviation noise. Since our
research goal is to solve the aviation noise problem at the source, simulating the
1
noise generation process becomes an important research method, and a feasible method is to use high-fidelity CFD to provide complete details of the noise
generation process in unsteady turbulent flow. Mohamed's study (2016) used
CFD (computational fluid dynamics) techniques to reduce aeroacoustic noise
generated by vertical axis wind turbines. In addition, the use of data-driven
analysis techniques to study noise problems is also a viable field. Bhanpato et
al. (2021) used ADS-B (Automatic Dependent Surveillance-Broadcast) flight
data to compare and quantify trajectory differences and community noise impacts between real-world operations and noise mitigation departure procedures
(NADPs). They used a clustering algorithm to identify representative departure
programs, enabling high-fidelity noise modeling. Through data-driven analysis,
changes in the trajectory characteristics of wind turbine operations and their
impact on noise can be more effectively understood.
To sum up, through in-depth research and adoption of methods like numerical simulation and data-driven analysis, we can provide more effective solutions
for solving aviation noise problems. Of course, some machine learning models
can also be used to design targeted noise control strategies. Further research
could focus on developing new designs and technologies to reduce aviation noise
generation and develop suitable noise mitigation strategies to protect the environment and population health.